NCEO LTS-S

NCEO research in this programme will make use of the latest, most interesting information from satellite data in combination with state-of-the-art NERC-supported global models of principally the land, atmosphere and ocean. NCEO staff have internationally recognised skills in analysing satellite data, evaluating models and merging the data into models (data assimilation) which will enable us to take major steps forward in analysing and understanding the Earth system and feedbacks between the component domains (air, water, land and ice) within it.

A primary underpinning NCEO activity is to produce high quality data sets from the latest satellite observations. We will use observations from ESA Earth Explorers, Eumetsat operational weather satellites, Copernicus Sentinels, NASA/NOAA research and operational missions and JAXA satellites. We will devise innovative algorithms to generate state-of-the-art Earth Observation (EO) data, with uncertainties, for significant variables which allow us to monitor and understand change and variability in the Earth system: vegetation change and stored carbon (biomass); fire radiative power and combustion completeness; surface reflectance and emissivity; atmospheric trace gases including CO2, CH4 and O3; aerosols, clouds and precipitation; top-of-atmosphere radiances and fluxes, surface temperatures over land and sea.

These datasets are powerful when combined with models. NCEO's second underpinning activity will provide a flexible community data assimilation tool for scientists to trial different methods and EO data with important community models. Uncertainties are critical to the performance of assimilation systems and NCEO scientists will characterise these for our key models and data, making them available publically. We will also examine new non-linear methods, collaborating with the mathematics community to ensure the appropriateness of our techniques.

Our assimilation methods and EO data will be employed in our three strategic Programme science areas: 1. Global and Regional Carbon Cycle (GRCC); 2. Large-scale coupling of the biosphere-atmosphere during the Anthropocene (BIOATM); 3. Diagnosing Energy and Water Exchanges in the Earth System (DEWEES).
The global carbon cycle plays a central role in the Earth system but a comprehensive understanding of its current state, main drivers and sensitivities remains a key challenge in climate science. In the GRCC area we will seek to meet this challenge, exploiting the developments made in our two underpinning activities to advance understanding of: dynamic carbon pools in ocean and land ecosystems; exchanges of carbon between the surface and atmosphere; regional carbon budgets. Ultimately, we will advance our data assimilation methods towards an integrated carbon observing system that links process models and global EO data across domains.

The atmosphere globally integrates spatially and temporally varying surface emissions over a wide range of time scales. Consequent atmospheric variations in affect weather, climate and air quality with feedbacks to the biosphere. In the BIOATM area we will quantify the links between the surface fluxes driving atmospheric composition, including the interactions between human and natural emissions, and assess large-scale consequences for variations and trends.

Energy flows between the surface, atmosphere and space play a fundamental role in establishing the large scale circulation that drives our weather and climate, being intrinsically coupled to the water cycle via the exchange of latent heat. However, understanding how clouds, precipitation and the land surface respond to, and themselves modify, changes to the circulation is a major challenge. In the DEWEES area we will develop the first global observational framework linking the large-scale circulation, convection and land surface processes in order to meet this challenge.

Potential impact
The main beneficiaries of the project will be: government departments, particularly Defra, BEIS Climate Team and DfID and related agencies such as Environment Agency, Natural England and JNCC for environmental policy and regulation; the operational meteorological community who routinely use EO data and data assimilation; space agencies planning next generation systems and programmes to exploit current data sources; those involved in the development of the Copernicus programme; industry who will benefit from the latest scientific breakthroughs; IPCC and international reports. Our impact will be enhanced by publishing new datasets, organising and participating in conferences, developing MOOCs and developing outreach activities, using the successful EO Detective project as a template.

Science into Policy and its Implementation: UK public sector is showing increased interest in EO applications for cost effective services, stimulated by the free and open access to Copernicus data. Increasing the use of EO will depend, at least in part, on adopting new data methods beyond the current state-of-the-art. Our advances in data assimilation techniques, bringing data and models together offer the potential for improved services; for example we see advances in land-based data assimilation, as pioneered with the Forestry Commission to infer forest thinning influences on carbon budgets, as a model for future work.

Improving the Performance of the Operational Meteorological Community: Represented by the Met Office and ECMW, this group is the largest civil "consumer" of EO data and uses data assimilation on an operational basis. They will benefit from our work, for example, on observation error covariance estimation and atmospheric chemistry DA. Our work will support the Met Office in land surface model (JULES) development and provide new information on aerosol emissions sources, e.g., in relation to air quality forecasting and climate modelling. We will work together on the exploitation of EO datasets for targeted model evaluation, complementing work in LTSM UKESM and ACSIS. Both the Met Office and ECMWF have expressed interested in the EMPIRE DA software system for further development of their DA system.

Planning for the future with Space Agencies and for Copernicus: We will continue to work with the space agencies including UK Space Agency, and ESA to ensure science evidence is translated into new space technologies and influences future missions, stimulating industrial innovation and the provision of services. For example we will advise on future Copernicus Sentinels (particularly for future CO2 and Thermal Infrared missions) stemming from knowledge gained in our carbon programme and EO data activities. NCEO participation in the Copernicus Atmospheric Monitoring Service (CAMS) and Copernicus Climate Change Service (C3S) operated by ECMWF is a direct result of scientific developments in NCEO, e.g. in relation to fire emissions, sea surface temperature data, CO2 and CH4 monitoring and assimilation.

Wealth Creation: NCEO works both strategically and one-to-one with a range of companies (Airbus, SSTL, Thales Alenia Space, CGI and environmental data SMEs). Through NCEO's innovation programme we have invested in the Space4Climate group, which is broadening use of EO climate data in end user communities such as agriculture and insurance. We will work with UK space trade associations and present at industry led meetings, such as UK Space Conference. We will also support the activities of the Satellite Applications Catapult (eg NCEO is a member of SAC's East Midlands Centre of Excellence) and of the Institute for Environmental Analytics.

Maximising the UK Contribution to IPCC and International Reports: An important motivation for NCEO is the delivery of science to underpin the UK contribution to international reports such as the IPCC. Publications are key to this but we will also supply co-authors and expert reviewers.